Wind Tunnel Proving

Through access to a large-scale, low-velocity wind tunnel facility, Wind Angel Limited's novel, vertical-axis, micro-generation wind turbine will be tested to provide a definitive Coefficient of Power, as an effective Proof of Concept, allowing it to be taken forward into discussion with potential manufacturers.